New aspects of the mu-calculus

Formal logic provides us with a mathematical language for specifying and describing systems, as well as powerful methods for reasoning about whether a logical statement is true in a given situation, which logical statements follow from which, and so on - and these methods can often be automated.

Model checking applies these ideas to provide powerful automated tools for verifying that software meets its specification. This can save companies money and provide confidence to wide society of the reliability of software. Conventional model checking has been enormously successful industrially, but much of it has considered time as discretely ticking - 0, 1, 2, and so on. For some computer systems, continuous time as used in physics is more appropriate. Part of this project will study the possibilities for model checking in situations concerning real-time models, using a very powerful logic, the temporal mu-calculus. In the long term, it may lead to new ways of model checking more sophisticated systems.

As well as time, space is an important aspect of many modern applications, including databases, geographic information systems, and geometrical reasoning. Logic can also be used to make statements about space, and reason with them. Many different logical systems have been used, but again the very powerful mu-calculus has not been greatly investigated in this context. This project aims to study the modal mu-calculus in spatial contexts, trying to ascertain its expressiveness, and what machinery is needed to reason correctly with it. The work has the potential in the long run to improve our ability to specify and reason about situations involving space.

We will also take the opportunity to try to establish some fundamental facts about the mu-calculus's power to define classes of situations, echoing the so-called Goldblatt-Thomason theorem for simpler logics. If successful, this will provide researchers with a basic tool usable in many areas requiring the mu-calculus.

Only three months is available for the research on this ambitious project, and it is likely that not all problems will be solved, but we hope that good progress will be made.

Potential impact
The proposed work involves fundamental theoretical research, and it does not aim to make an immediate contribution to practical computing. This is quite deliberate and intentional. The problems identified for attention are intricate and worthy of full attention in their own right. The immediate impact of the work will be primarily on the academic community, principally those working in logic, in particular the mu-calculus, spatial logic, temporal logic, model checking, and algebraic logic. These topics are studied primarily in computer science, but also in mathematics and philosophy, and in some specialised logic departments such as ILLC in Amsterdam. Workers in these fields will benefit technically by having available the theorems and algorithms developed during the project. New logical methods developed during the research will be of technical and cultural benefit to them.

Part of the research concerns logics for representation and reasoning about space. Space is obviously an important aspect of many modern computer applications. There are many approaches to spatial logic, but few results are known on the spatial mu-calculus, so the project has the potential for impact by discovering new methods that may find application in these areas and benefit their workers and users.

Another part of the research concerns model checking formulas of the temporal mu-calculus against real time or linear time models. This is novel ground, but conventional model checking is now a major industrial enterprise. The results of the research may in the longer term have impact on industrial practice, by making available knowledge of how formulas of a powerful temporal language can be checked against more general kinds of temporal model than are commonly considered. Model checking is used to verify that a computer program meets its specification, and is thus 'safe'. Improving the safety and reliability of software is of benefit to wide society.